Battery Management System (BMS) for Electric Vertical Take Off & Landing (eVTOL) Aircraft & Low Cost All-Electric Aircraft (AEA) - Initial Scoping & Feasibility Study

All Electric Aircraft (AEA) have the potential to reduce overall aerospace emissions and provide new commercial operating models for the benefit of the consumer, business and environment. However, as it stands there is a block to this technology in the form of commercially available BMS systems for these type of aircraft. As it stands, Electric Vertical Take Off & Landing (eVTOL) craft currently lead the charge in relation to commercially viable products and services.

COVID-19 has affected the aerospace industry significantly harder than other industries, both from supply and demand side, typically in such scenarios we see alternative and disruptive technologies come to the forefront. However, there are significant barriers to the development of commercial options for AEA products, mainly in the form of an easily accessible supply chain for key commodities.

Currently, there are no off-shelf BMS solutions for eVTOL, and large Aerospace suppliers are not in a position provide such system within a 3 year timescale, and even then, the standards & legislation for eVTOL & AEA have not been fully developed.

eVTOL & BMS systems are a gateway technology to allow a variety of other EAerospace Products, Danecca's aim would be to focus on low cost aircraft that typically would operate using piston engines While looking to develop a modular system that would allow us to expand into the requirements for core Aerospace BMS for commercial aviation, if the legislation that develops is closely aligned to existing commercial aerospace requirements.

The BMS system will be designed to be scalable and therefore appropriate to a number of industries including automotive and energy storage as required. As no standards exist for eVTOLs, a flexible approach will be taken, allowing elements of both Automotive ISO 26262 & Aerospace Functional Safety elements to co-exist within the same novel design.